Risky beginnings

Early childhood conduct problems are very common and predict multiple adverse life-course
outcomes, such that understanding their origins is an urgent challenge. This proposal extends
the applicants' previous work on family influences on children's abilities to regulate their thoughts and behaviours in several ways: by focusing on the first two years of life; by examining effects of paternal as well as maternal influences; by integrating this cognitive perspective with the co-investigators' expertise in assessing individual differences at biological and social levels; and finally by adopting
a multi-site design that provides a stringent test of the generalisability of study findings.

A sample of 400 expectant mothers and their partners (200 in the UK and 100 in the USA and
the Netherlands) will be recruited using an enriched sampling design to maximize the
participation of expectant parents showing low levels of well-being. Self-regulatory
skills will be assessed using validated experimental methods. We hope to examine the complex interplay between a range of social factors (e.g., quality of family relationships) cognitive factors (in both parents and infants) and biological factors (maternal and infant levels of the stress hormone cortisol) as predictors of infant adjustment and well-being.

A key strength of the study is its inclusion of fathers, as many basic questions regarding parental influences remain unanswered: For example are the relations between parental predictors and infant outcomes similar in nature and magnitude for fathers and mothers?

Building on the rapid growth of studies that highlight variation in children's susceptibility to environmental influences, the proposed study will explore contrasts in the nature and magnitude of family predictors of infant adjustment that relate to characteristics of the infant (e.g., stress reactivity), the parent (e.g., parenting style) and the culture (e.g., level of societal support for individuals making the transition to parenthood).

Potential impact
We have already established contact with the Cambridgeshire Director of Midwifery Services and with one of the consultant Neonatologists at Addenbrookes Hospital to discuss ways of engaging with stakeholders from the very beginning of the study; as well as with government policymakers (e.g., Early Years Foundation Trust) to discuss ways of ensuring that the dissemination of findings reaches as wide a pool of practitioners and policymakers as possible.

Key findings from the study that are likely to have social or economic implications include:
1) The importance of fathers' wellbeing, thoughts and behaviours towards their infants
2) Elucidating the relative importance of pre- and post-natal risk
3) Demonstrating social influences upon infants' early cognitive development
4) Identifying profiles associated with risky outcomes for infants

We expect beneficiaries to include those working with expectant parents (e.g., community midwives, health visitors), mental health professionals and educationalists working with the early years. Our discussions with stakeholders will focus on ensuring that benefits to these groups are maximised (e.g., sharing relevant findings, contributing to workshops and to the auditing of local services).